Using Virtual Reality (VR) for Empathy Building in Housing Retrofitting and Sustainable Living Through Participatory Design

This project builds on the success and findings of the Retrofit Rocks project, developed in collaboration by the University of Warwick (UoW), Coventry City Council (CCC) and its energy partners, Act On Energy (AOE), to better understand barriers to engagement with retrofit measures (such as improved insulation, boiler upgrades and solar panel installation) via a new innovative approach. With the growing pressure to reduce household carbon emissions and meet the UK’s 2050 net-zero target, raising awareness of energy efficiency in existing homes is becoming paramount to also address climate-related inequalities like fuel poverty, poor housing conditions and its impacts upon health and wellbeing.
Recent national data show that Coventry is among the worst-hit authorities by fuel poverty, with over 20.3% of households affected, reaching over 50% in some areas (CCC, 2023). Despite this, uptake of energy efficiency measures, even fully funded schemes like the Energy Company Obligation (ECO) Flex, remains very low (<2%). The council is currently implementing several strategies to increase the uptake of retrofit programmes across the city but has identified resident engagement and behaviour change as key barriers to further adoption.
This project aims to further support the City Council’s efforts to boost the uptake of retrofit programmes across the city. The project has four main objectives. First, to develop an interactive and innovative human-centred approach to retrofit using co-creative workshops and virtual reality (VR). Second, to increase public awareness of hosing retrofitting schemes by offering a “lived” experience of a 3D retrofitted house and its benefits. Third, to understand the multiplicity of barriers to change which exist across socio-demographic groups and market segments across the City. Fourth, evaluating the effectiveness of this approach in driving engagement and behaviour change, increasing residents’ confidence in retrofit grants and energy efficiency adoption.
This inter and transdisciplinary participatory project brings together design, behavioural, and technology scientists to understand and address barriers faced by residents in Ball Hill, Coventry. The academic research team will actively engage with the community throughout the process, working alongside key stakeholders like CCC, AOE, and Destination Ball Hill (DBH), a community Hub focused on enhancing sustainable practices.
The project prototypes and tests an experimental methodology that utilises a design thinking participatory research approach to understand and tackle the challenges of housing retrofitting, integrating virtual reality (VR). In doing so, it will also offer an opportunity to reduce common obstacles to participation in these schemes, such as access to information. In addition, it will provide an opportunity to enhance local digital skills and understanding of the role that research plays in society.
The project will create a new strategy to raise awareness about the benefits of retrofitting and available schemes, while also gathering more data on the barriers to adoption across different market segments. Ultimately, the project could serve as a blueprint for driving change and fostering future collaborations with other councils.
References:
CCC, 2023. Net Zero Carbon Route Map For Coventry, and draft Climate Change Strategy, available at: https://www.coventry.gov.uk/downloads/download/7469/net-zero-carbon-route-map-for-coventry and https://www.coventry.gov.uk/draftclimatechangestrategy [Accessed on 10 September 2024].